Design of Tools to Mitigate Psychological Stress in the Analysis of Disturbing Images

An increasing volume of violent and distressing imagery is being shared online, and this provides a challenge to any organisation that moderates their online content. The problem is particularly acute in public policing and social services organisations that must analyse such imagery in the course of investigation or child protection. Such organisations have a duty of care to protect their employees, and ensure their welfare. In support of this goal, this project will perform research which will facilitate the development of novel digital tools to assist users and reduce the mental health burden created by viewing this imagery. This objective will be attained by working in collaboration with the Child Exploitation Online Protection command of the National Crime Agency and the artificial intelligence technology firm, Qumodo. Three strands of research will be performed: 1) Evaluating emotional image recognition in the context of image manipulations guided by artificial intelligence to reduce emotional impact while still retaining scene information. 2) Experiments in social neuroscience that evaluate the effectiveness of the image manipulations from Strand 1, and help better to understand the nature of how the emotional processing of distressing images might compete with cognitive processing. 3) Determining what are the potential risks of implementing this new technology and how can these risks be dealt with effectively to maximise benefit to both employees and their organisations.